Newcastle University and Nano-Porous Solutions Limited

To produce a ceramic positive temperature coefficient adsorption media tube for high temperature regeneration in gas separation and purification processes.